PreSize Net medical device software for realistic surgery planning: next-generation scalable technology for selecting the best surgical scenario for every patient

Our goal is to make cardiovascular surgeries more efficient and safe. This project increases the power of our PreSize medical device software - a novel clinical decision-support solution that helps surgeons plan and rehearse implant placements inside blood vessels with realistic surgery simulations. Using cutting-edge computational modelling, we make the best use of available patient scans and device mechanics to accurately predict the behaviour of devices inside each patient's vessel anatomy. This allows clinicians to select the best device for every patient, reducing the number of complications and associated cost of surgeries for hospitals and our society. What is especially innovative with this project is that the PreSize platform will be developed to be as easily accessible as possible, aimed to maximise its reach and benefits across the healthcare system.

We are an award-winning start-up company specifically created to bring this technology to hospitals. With a strong team of engineering, software, commercial, legal and regulatory experts, we have been previously supported by Innovate UK grants (currently running BMC Early Stage award until April 2022) and receive ongoing support by The Royal Academy of Engineering. The results of our previous projects have received numerous awards, including:

* NHS Innovation Award 2017 from Health Enterprise East (HEE)
* "Best Healthcare Start-up of 2018" by WIRED magazine
* BioMedEng Innovation Prize 2021 for recognition of our founder's 'ground-breaking work which has led to new technologies that support medical interventions'

We were also selected to be part of the Digital Health London Accelerator programme, and were previously one of the 6 startups selected globally by Philips Healthcare Accelerator, as well as featured in the general press, e.g., in Forbes ("Founders striving to change the world") and WIRED ("From AI doctors to 3D X-rays, the future of healthcare is already here"), as well as The Times, Financial Times, The Telegraph, etc.

Our aim is to grow Oxford Heartbeat to become the leading provider of clinical decision support tools, to boost the UK economy and its international leadership in healthcare, to improve healthcare for all, and define the medicine of tomorrow.